Statistical physics application to evidence synthesis in medicine

In this project we aim to apply tools and ideas from statistical physics and the theory of complex networks to evidence synthesis methods used in medical research with particular focus on Network Meta-Analysis (NMA). This will involve mathematical modelling, statistical analysis and computational simulation of large, complex data networks with the aim of combining results from medical trials in a way that improves the precision and statistical power of treatment effect estimates. Our first avenue of investigation will be developing methodology for planning future research based on the results of a NMA of existing trials. This has vital application in publicly and privately funded medical research as it will inform clinicians on the most cost effective and efficient way to gain the highest statistical power/precision in answering the question about the best intervention for a given condition.

This project relates to the following EPSRC priority areas:
Data to knowledge
Mathematical analysis and its applications
New mathematics in biology and medicine
Statistics
Emergence and non-equilibrium physics